Investigating causal effects of mental healthcare provision on labour market outcomes: a case study of Talking Therapies in England

Mental health conditions are found to reduce an individual's ability to work, resulting in mental health-related absenteeism, selective choice of jobs to accommodate their condition, and a generally lower probability of employment. Psychological therapy treatments have been explored as a healthcare intervention to improve the labour market prospects of individuals with common mental health problems. Generally, access to psychological therapies has been found to have small positive treatment effects on patients' probability of employment who complete a course of treatment in the mid-to-long run. These findings arise from evaluations of psychological therapy treatments compared to usual care in Randomised Controlled Trial study designs. The selected patient samples and random allocation of treatment in these studies make solid arguments for estimating causal treatment effects. However, in practice, psychological therapy treatments are purposefully chosen on a patient-by-patient basis, and the patient must first seek out and utilise these treatments, which introduces demand and supply factors that are not considered in controlled trial designs.

Objectives:
The primary objective of this research is to complement the existing literature by investigating how the provision of psychological services as a healthcare intervention affects the loss of productivity associated with mental health problems. We aim to do so by studying the NHS Talking Therapies service in England as a case study. Specifically, the project will address the following research questions:
1. How does the regional supply of psychological therapies affect the probability of employment for individuals with common mental health problems?
2. How do different care pathways and treatments impact labour market outcomes of real-world patients who need mental healthcare services?
3. Can the expansion of mental healthcare services achieve the objective of reducing lost productivity of workers with common mental health problems?

Methodology
The project will exploit geographic variation in the provision and demand for NHS Talking Therapies through econometric modelling techniques to isolate the impact of aggregated and individual-level treatment and service provision on labour market outcomes such as probability of employment, labour force participation and absenteeism.

Mental health conditions are found to reduce an individual's ability to work, resulting in mental health-related absenteeism, selective choice of jobs to accommodate their condition, and a generally lower probability of employment. Psychological therapy treatments have been explored as a healthcare intervention to improve the labour market prospects of individuals with common mental health problems. Generally, access to psychological therapies has been found to have small positive treatment effects on patients' probability of employment who complete a course of treatment in the mid-to-long run. These findings arise from evaluations of psychological therapy treatments compared to usual care in Randomised Controlled Trial study designs. The selected patient samples and random allocation of treatment in these studies make solid arguments for estimating causal treatment effects. However, in practice, psychological therapy treatments are purposefully chosen on a patient-by-patient basis, and the patient must first seek out and utilise these treatments, which introduces demand and supply factors that are not considered in controlled trial designs.